Understanding breaking waves

From an engineering perspective, wave breaking is of particular interest in the design and re-assessment of offshore and coastal structures. As this is an area of active research, the process of wave breaking is probably one of the least understood topics in wave mechanics. Although it has significant effects on the magnitude of wave loads, the understanding of the process itself is rendered difficult due to the complexity given by the different length scales of turbulent eddies forming and the interaction between two fluid phases, amongst others.

The overarching aim of this research project is to further the understanding of wave breaking. The objectives of the project include:
- Examining whether a geometric criterion be successfully applied to detect wave breaking if more advanced transforms are employed to accurately calculate the wave number.
- Investigate the coupled effects of changes in crest speed and increase in particle kinematics in describing the formation of breaking waves and the role of nonlinearity, spectral type and bandwidth.
- Develop a new wave breaking identification method that only uses a single time history of the surface elevation, as typically recorded in field measurements.
- Develop a new numerical model that is capable of accurately incorporating nonlinearity, directional-spreading and wave breaking. This model should be computationally efficient such that it can run hundreds of simulations of random irregular waves to provide key statistics such as distributions for the wave height, crest elevation and underlying kinematics.

In order to achieve these objectives, the project will examine existing experimental investigations of breaking waves to determine the best breaking criteria, test the breaking detection methodology and quantify the energy dissipation caused by breaking waves. Computational fluid dynamics simulations will be run to complement the experimental measurements. A high-order spectral method will also be improved to include the effect of wave breaking.

The novel part of this research includes improving our understanding of wave breaking, providing an accurate method to detect breaking waves in the ocean from single-point time histories, quantifying the degree of energy dissipation that breaking causes in realistic sea states and providing a computationally-efficient numerical model that can accurately simulate random sea states that incorporates nonlinearities, directional spreading and wave breaking. This project is relevant to the "Fluid dynamics and aerodynamics" EPSRC research area.